Presenza

Presenza is a project to make immersive computing safer for everyone by delivering privacy-preserving, in-headset age assurance for XR. Today, many age checks force people to remove the headset and complete a phone or web flow, which breaks immersion and is easy to bypass. Presenza keeps experiences fluid and compliant by checking age inside the headset and lightly re-checking throughout a session to deter user swapping. Our approach is XR-native: at session start, Presenza analyses signals already available in most headsets---such as depth-derived hand proportions and natural, non-identifying skin-age cues on the back of the hand---to infer whether a user should access 18+ content. Opportunistic re-checks occur during the session, maintaining immersion without intrusive prompts or facial scans. No ID documents are required by default, and no headset removal is needed.

The project involves developing AI models that enable hands-based age inference using XR RGB-D sensors, following a data-collection phase with a stratified participant set to ensure representative coverage of the UK XR user base across profiles. The resulting models will be integrated into real-time onboarding and pre-session scenes, covering age-gate UX. The outcomes---AI data collection, model development and integration---will be demonstrated at the end of the project as a prototype proof of concept. The project aims to offer UK companies a frictionless way to meet Online Safety Act duties and better protect children, directly addressing concerns highlighted by UK parent and safety groups.